Product X

I am applying for funding for an IP adviser to assist me with an application for patent for the UK and potentially Europe for a new product I have devised for the childcare market. This product is not currently available in the UK or abroad and has good potential for export, to the EU and beyond, even worldwide.